QTSS Quantum Materials

We have developed novel **Quantum Materials** and '**simple printable, cost-effective, energy-efficient** **more enviro-friendly** **Quantum Sensors'** for pressure sensing. They can also be used for '**supercapacitors**' (crucial components in efficient energy storage and faster charging times). They can be manufactured large scale and cost-effectively and applied to different substrates including flexible textiles, paper and recyclable ones. These capacitors can store & release energy quickly making them ideal for applications requiring rapid energy discharge.

**Being Magnetite based they are enviro-friendly, more sustainable to manufacture and can be easily recycled.**

They are processed and engineered to precisely control quantum-mechanical effects on small numbers of particles to produce unique **high sensitivity** and **vast range** sensing capabilities.

Conduction is achieved via tunnelling of electrons through insulative barriers around the magnetite particles.

**The benefits of harnessing quantum are:**

- High sensitivity

- Vast ranges

- Energy efficiency

- Low power consumption

- Low latency

As the world struggles with the challenges of climate-change and the need for sustainable energy solutions, the development and adoption of innovative enviro-friendly Quantum Materials with exciting physical properties **arising from the quantum mechanical properties of their constituent electrons** is increasingly important. Such materials have great scientific& technological potential.

There is a market requirement for more enviro-friendly, sustainable and recyclable technology solutions that reduce environmental impact.